Development of a novel surgical planning tool for high tibial osteotomy and a musculoskeletal model to determine the changes in internal knee loading

High Tibial Osteotomy (HTO) surgery is performed as a treatment for people who have osteoarthritis (OA) affecting one side of their knee. It realigns the joint to redistribute joint loading and relieve pain. It is used by some clinicians as a valuable joint preserving intervention for patients who are too young for a total knee replacement. It is also occasionally used in asymptomatic patients to prevent further mal-alignment of the knee.

To prolong the life of the joint, the angle of joint alignment correction must be sufficient to reduce loads on the medial compartment, whilst not excessively loading the lateral compartment. In current clinical practice, the angle of correction is estimated from standing static x-rays. However, dynamic gait measurements, in particular the knee adduction moment, are reported to be more highly related to clinical outcome than measures of static knee alignment. The proposed research aims to develop a method to quantify the optimum correction angle, based on a patients preoperative gait biomechanics. If new methods of calculating the correction angle can be found that improve longevity of the joint, the procedure as a service may be adopted more widely. This proposal also aims to evaluate associated changes in the forces acting through the joint using models that consider the effects of muscle forces on the joint.

A patient specific dynamic model from the University of Florida will be employed in this research. This model was developed to predict the changes in knee adduction moment following HTO surgery using pre-operative gait data and the angles of correction measured from standard long leg x-rays. This research will test whether optimised models, calibrated to each patient, can predict post-surgery knee adduction moments using HTO surgical parameters. This will be the first implementation of this software using pre and post-operative patient data.

This software will be adapted to determine the changes in tibial geometry required to produce the optimum post-operative knee adduction moment. The ability to calculate the optimum angles of correction based on a patient's pre-operative gait will form the basis of a new clinical tool.

As part of the proposed research, open-source software (OpenSim) will be employed to investigate changes in joint reaction forces following HTO surgery. A model will be adapted for this purpose. This will be the first implementation of a musculoskeletal model to investigate changes in joint reaction forces for patients undergoing HTO and will provide a basis for further development. Joint reaction forces calculated pre-operatively and how they change post-operatively will be compared to a healthy cohort. This will provide information on the changes in loading in the knee and thus the efficacy of HTO surgery in restoring normal knee joint loading.

The end product of this research will be a new tool for bespoke surgical planning and outcome measures detailing the efficacy of HTO surgery. It will enhance the biomechanical understanding of HTO realignment and demonstrate the usefulness of dynamic measurements and musculoskeletal modelling.

Potential impact
There are approximately 8 million sufferers of arthritis in the UK alone. Knee OA is becoming more frequently diagnosed in younger people, however surgeons are reluctant to replace joints in young people due to the replacements limited life span. A High Tibial Osteotomy (HTO) is approximately 35% of the cost of a TKR and can be performed on the younger patient. Advocates of the surgery believe that with optimum correction angles, a HTO can arrest the development of OA which could have a significant impact on patient quality of life. With further scientific evidence as to whether HTO is effective or not, this treatment may become more widely used. Thus tens of thousands of patients in England alone would potentially benefit from earlier treatment and pain relief. As the majority of people requiring these operations are young and in employment, this in turn will have a positive impact on the economy. This proposal aims to begin to address the divided opinion in two ways. Firstly through the development of a tool for improved HTO surgical planning and secondly, by providing scientific evidence of the biomechanical changes in the knee due to a HTO. Surgeons can present the results to their patients when discussing their treatment options.

The aim of this research is to benefit the public health sector by providing a tool for improved patient specific HTO treatment planning, generating improved information to advise clinicians and provide evidence to patients about the positive biomechanical effects of HTO surgery. This research proposes a creative way of treatment planning with the aim of enhancing patient quality of life. If this pilot study suggests that the new surgical planning tool could potentially improve current practice, it may lead to the development of a commercial product for surgeons to use.

The main third sector beneficiary will be the charity Arthritis Research UK. Evidence of the biomechanical changes due to HTO surgery is essential to the charity when raising the awareness of OA and treatment options for both fundraising purposes and in supporting patients and families with the disease. Close links will be maintained with the charity to provide a pathway to greater patient understanding and for scientific outreach. In doing so, staff working on this project will develop communication skills to the wider community so they can be applied in all employment sectors.

During the 12 month project duration, information relating to knee joint biomechanics and changes in knee loading following HTO will be examined in patients. This information will be beneficial to the biomechanics community, clinicians, Arthritis Research UK Biomechanics and Bioengineering Centre (ARUKBBC) and to Arthritis Research UK. Validation of the Florida University software will advance the application of the tool as an aid to investigate musculoskeletal disorders, as it has not been used with patient data before. The development of a clinical tool has the potential for longer term impact following extensive validation. Thus the potential impact on patient treatment, supported by local orthopaedic surgeons, is large.

Pilot data will determine whether a surgical planning tool based on gait data could be beneficial to clinical practice. This may lead to longitudinal studies to develop simple tests that can be performed in a clinic environment, to improve patient assessment and treatment planning.

As added value, outputs from this project will link with research projects conducted by the ARUKBBC, through the PI and project partner Mr Wilson. Function and loading data from this research will be fed into studies relating them to biomarkers of joint degeneration, recovery and FMRI of pain. They will be also be used as inputs to probabilistic and finite element models. This combined information will provide powerful evidence to clinicians to direct improved rehabilitation to patients suffering from arthritis.